Next generation battery cathodes with Single-walled Carbon Nanotubes (SWCNT)

Nexmu Ltd is an early-stage startup whose aim is to provide innovative solutions of electrodes for the next generation advanced chemistry batteries for Electrification. Our vision is to bring about an impact on the road to zero emission goals.

The aim of our current project is to incorporate Single-walled Carbon Nanotubes (SWCNT) in Li-ion battery electrodes and exploit its unique structural properties and conductivity as an efficient interconnect. The project will demonstrate higher conductivity, increased energy density, longer number of cycles and lower battery impedance during the operating life of the battery. This will address higher performance, longer battery life and better safety. It will also reduce the overall cost of the battery.